The Value of Public Domain Works

The creative process within media firms is often characterised as a binary choice between licensing existing intellectual property or creating new intellectual property owned by the business. However, a third possibility exists, which is that creators draw upon material in the public domain, such as stories and ideas that are not protected by copyright. In the 2011 Review of Intellectual Property for the UK government, Ian Hargreaves suggested that "unduly rigid application of copyright law" may "block innovation" and "hamper growth". The greater availability of creative material may indeed provide greater opportunities for the UK media sector and particularly SMEs.

While this claim is theoretically plausible, there have been no empirical studies of value creation from a public domain perspective. It is the aim of this knowledge exchange partnership to create a foundation for assessing the economic and social value that use of materials at the margins of copyright law brings to the UK economy.

Three interrelated activities are proposed, each developed iteratively with the Intellectual Property Office, and supported by short placements of researchers:

1. Mapping Public Domain Exploitation
The extent of exploitation of public domain works in commercial products is little understood. Researchers from Glasgow University and Bournemouth University will undertake an empirical study of the use of public domain content in digital interactive media (video games). Building upon previously published work to evaluate copyright exploitation in other domains, the researchers will apply an innovative content analysis methodology to UK video games published from 2003-2013. Credits and content will be analysed for the presence of licences, and public domain elements in story lines, settings, music, and other elements will be coded. This method will permit for the first time quantifying the role of the public domain in an important commercial market.

2. Business Models for the Exploitation of Public Domain Works
This project will exchange knowledge between UK SMEs and policymakers around emergent business models, to facilitate informed policy decisions to benefit UK firms. Prior academic research has already established that media SMEs face difficult decisions around IP, particularly when choosing whether to create original material, license from a third party, or engage in contract work-for-hire. Qualitative research with UK transmedia SMEs will enable the project partners to develop insight about the potential role for public domain works in the media value chain. A quota sampling method will be used to ensure the applicability of findings across a range of markets, including print, mobile, TV and interactive games.

3. Forward-looking data on works entering public domain
There is no central database of works currently in the public domain. Calls to make available information on the upcoming entry of works into the public domain has prompted a number of initiatives across the EU to create 'public domain calculators', however these projects remain limited in scope or incomplete. The project will create a publically available database of UK literary works that entered the public domain since 1992 and those due to enter the public domain until 2023. Researchers will additionally conduct quantitative time series analysis on a sample of works to enable benchmarking the economic performance of works before and after they enter PD. The database will be publically hosted on a Copyright User Portal, a joint web resource to be managed by faculty from Bournemouth University and CREATe at the University of Glasgow.

The knowledge exchange scheme will culminate in a major national conference bringing together policymakers, business managers, freelancers and academics. An associated 'hothouse' event will be hosted in which media SMEs will be invited to collaborate around a series of public domain business models.

Potential impact
The primary beneficiaries of this project will be policymakers and staff at the Intellectual Property Office, and business in the UK media sector.

The IPO have called for empirical research and related activity to better understand the potential of the public domain and its role in the UK creative economy. To serve the public as effectively as possible, policy in this area must be based on sound empirical research and consultation with the business community. As primary beneficiaries of this knowledge exchange project, the IPO will gain actionable empirical findings to guide informed policy making, consisting of three key knowledge areas: the size and value of the public domain, the exploitation strategies available to media businesses, and the possible influence on the UK creative economy in the coming decade. Since Government IP policy directly concerns the UK creative industry and consumers, the impact of this activity will be considerable and wide reaching. In particular, the Government will be provided with the tools to be able to estimate the value of the public domain for the creative industries and establish how different policy approaches might heighten or reduce its productive use.

The knowledge produced and disseminated by this project is will assist media businesses in developing strategies to exploit public domain works. Impact will consist firstly of raised awareness, by informing media businesses about the existence and availability of public domain materials. This will be accomplished via published outputs in partnership with the Intellectual Property Office, direct engagement with the business community via planned events and via online dissemination on the Copyright Portal and other websites. Secondly, the project will have behavioural impact by providing business managers with actionable and strategically beneficial sources of knowledge (such as the forward-looking database of works entering the public domain). It is expected that media businesses will expand their repertoire of IP strategy to include PD works, potentially lowering costs and thus providing a viable alternative revenue model for risk-averse media firms. The project is expected to produce benefits for the wider economy in terms of increased UK creative industry revenues and an increase in creative output based on public domain material.